TOBIAS: Thesaurus of British and Irish History as SKOS

This project applies for funding under the follow-on funding for impact and engagement scheme, under the 10th anniversary highlight notice. The Bibliography of British and Irish History (BBIH) - formerly the Royal Historical Society Bibliography - was funded under the old scheme [APN15510] in 2007 as a resource enhancement award. There were five project objectives, including "to widen access to the data by exposing it to OAI (Open Archives Initiative) harvesters, such as OAIster, and to online search engines". In the intervening eight years the possibilities for exposing and enriching data have become vastly more powerful and pervasive. This was simply not possible in 2007 and the time is now right to take advantage of these developments, to expose as linked data the detailed thesaurus which underpins the Bibliography's comprehensive cataloguing system, allowing other historical projects to benefit, and, as the semantic web develops, to integrate historical resources in a way which has transformative potential: such linkage, is moreover, only possible with a detailed classification system this project will provide.
The thesaurus will be marked up in SKOS, the Simple Knowledge Organization System (http://www.w3.org/2004/02/skos/), which is the best choice for marking up a thesaurus. It is simple to use, making it ideal for use by historical projects, while integrating well with the Web Ontology Language OWL (the two can be linked using OWL's annotation properties).
The Institute of Historical Research (IHR) proposes to publish as a web ontology the Royal Historical Society's subject classification for British and Irish History - the premier thesaurus in its subject area, comprising 8,800 terms. This will provide a comprehensive, standard resource for all British and Irish history projects wishing to expose their data and link it to other projects using RDF (Resource Description Framework). As an exemplar, the IHR will mark up its own extensively used History Online data (www.history.ac.uk/history-online/) with the RHS thesaurus terms, as a demonstration of the process and its value, as well as a human-readable version of the thesaurus, so that projects or scholars wishing to use a history ontology will quickly be able to see the scope and detail the thesaurus can offer. Additional aids to scholars or those unfamiliar with SKOS will be online tutorials, including worked examples. The IHR will hold a workshop at the end of the project, drawing on its extensive contacts with the local history and family history community, to demonstrate the benefits of the project to those inside and outside academia. To further demonstrate the applicability of the thesaurus, the Bodleian Library's John Johnson Collection of printed ephemera, produced in conjunction with ProQuest, will be marked up using the web ontology, proving its use in enhancing a disparate and heavily image-based collection.
The bibliography first produced its subject classification in the late 1990s. The thesaurus drew on the categorisation used for the earlier print volumes and was developed in consultation with the history profession. It has been revised and refined ever since. It now contains 8,800 terms. The thesaurus is known, at least in outline, to all users of the bibliography (the relevant parts of the subject tree are displayed with every record), which effectively means all historians of British and Irish History: although BBIH has been a subscription service since 2010, practically all UK Higher Education institutions with history departments subscribe. It is also used by the bibliography of Irish history, Irish History Online (http://www.irishhistoryonline.ie/). It has been used by a commercial company, Taylor & Francis, to mark up its online English Historical Documents series http://www.englishhistoricaldocuments.com/.

Potential impact
The project's intention to mark up its History Online dataset will directly lead to impact among publishers. History Online consists of a number of datasets, for some of which data is directly supplied by publishers. Ten publishers currently subscribe to the service on History Online which lists new books and journal articles, including leading publishers like Oxford University Press, Routledge and Yale. Not only will these publishers see the benefit of their material being marked up in SKOS, the IHR's direct relationship with them will enable it to publicise the project as an enhancement to the listings, via the quarterly email that is sent to subscribers.
Furthermore History Online contains datasets directly related to the history profession in the UK: listings of Theses Completed, Theses in Progress, Teachers of History (at a university level) and Grants for historians. All of these are free and in constant use. Thus for many historians History Online may be the first introduction to linked data in practical use, and this can only disseminate knowledge and understanding of this valuable technology throughout the profession.
The IHR is leading the way in helping historians to negotiate the new terrain created by moves towards open access in academia (it has organised conferences on the subject and maintains an information resource on the subject, http://openaccess.blogs.sas.ac.uk/). Open access and linked open data are a natural fit and each will become more deeply connected with the other as both develop. This project will put the IHR at the forefront in these two areas and will be ideally placed to help historians engage with the issue as part of its mandate as the national centre for History in the UK.
The project will hold a workshop specifically aimed at workers in the Galleries, Libraries, Archives and Museums sector. The IHR has close connections with some of the leading members of this group. It has been a collaborator on two separate Big Data projects which finished at the end of March 2015, one with the British Library and the other with the National Archives. The IHR has particularly close relations with the British Library's digital curators and will invite one of them to present at the end-of-project workshops. Members of the Museums Association will be invited to attend this workshop.
The project will publish training materials online, with screencasts, tutorials and worked examples. This will be aimed at a non-technical audience.
Perhaps the most important, and certainly the broadest impact will be among the public. Personal interest is a thriving area in the field of British history, with family history an enormously popular activity, a proliferation of local history societies catering to an interest in topographical and regional history, and deep interest in the UK's heritage in architecture, social and political history and popular culture. All of these areas would benefit greatly from the ability to link silos of information and to query the great mass of information available via a protocol such as SPARQL, which enables complex queries to be created in a way that non-semantic search engines such as Google simply cannot provide. Furthermore the Institute of Historical Research, which aims to be the hub of academic history in the UK, plays a role among these independent scholars. For example, the IHR publishes the standard work of county history in the England, the Victoria County History, and thus coordinates the VCH's work among volunteers and independent scholars across the counties. The IHR also has links with the British Association for Local History (BALH). The IHR is uniquely placed to disseminate the importance of the thesaurus to all of these groups, and it will hold two workshops at the end of the project: one will focus on local history and one on family history, giving practical advice on how this new and powerful semantic web tool can be used.